Balanced Energy Networks

The Balanced Energy Networks project will deliver both a physical and digital network to integrate systems that will enable the balancing of heating, cooling, electricity, and carbon, in a way that minimises costs.

Addressing the energy trilemma - delivering security of supply, at low cost, and with low carbon emissions - is a key requirement for achieving a sustainable and prosperous economy. The Balanced Energy Networks project will build a working demonstration of the integrated system at London South Bank University (LSBU). This will involve the construction of an inter-seasonal thermal storage system to balance the production of heating and cooling throughout the year. It will also create a bi-directional network to balance electricity supply and demand. Attached to these physical and information and control networks will be a range of innovative technologies including one which can both generate electricity and remove carbon dioxide from the air, allowing the overall system to be carbon neutral.